PowerDown.AI

This project aims to make it easier for people to save energy in their homes and businesses with minimal cost, training or hardship.

_Key Objectives:_

1. To apply AI to enable people to more easily know which appliances are consuming most & when within their property
2. Present monetised opportunities of where energy consumption can be reduced together with the cost / benefit & return on investment for each change.
3. To achieve this at low cost, without need of special skills and with minimal fitment of devices &/or interruption of supply.